Sunniside Studios

Sunniside Studios will be a studio space for film, photography and a creative hub for professionals.

The space will be focused on housing the equipment needed to scan humans and objects, then convert them into 3D assets used in Film Production, Computer Game Development, AR/VR Apps and immersive experiences. This project will convert a 14m x 10m with 2 floors workshop portion of a building owned wholly by Sunniside Studios Ltd into a purpose made studio and workspace.

This will attract 3D animators, film makers, and game developers to the area, as well as help support creatives nationally and locally with specialised equipment that is only available in a handful of locations globally.

The studios can also be used as a traditional photography and film studio, as well as workspace for other creatives to work together.